A first-to-market AI driven platform and app which tracks and predicts social impacts of frontline community organisations, providing accurate and transparent decision making data.

The significant lack of funding associated with the inability to predict the impact of frontline community organisations has led to many of these organisations becoming under threat. Community organisations are imperative to society and the COVID-19 pandemic has highlighted this while exacerbating the challenges surrounding these organisations. HT+, founded by entrepreneur, Mike Riddell, aims to develop an AI+SaaS platform - termed HT+ Tracker - which tracks and predicts the social impacts of community organisations. This tracker will deliver an innovative, affordable, and sustainable solution which will provide quick, trusted, and transparent data to make social value relevant again to the majority of frontline organisations helping unlock new funding opportunities.